Theoretical development and computational implementation of Finite Temperature FAM method for study

Theoretical development and computational implementation of Finite Temperature FAM method for study of nuclear excited states across the period table in a systematic way with the goal of applying to astrophysical reaction processes. Project may make use of machine learning methods for optimisation, and development of other allied techniques for nuclear structure problems.